CLIENT: Clinic-based Infection Examination through Nucleic acid Technology

The CLIENT project sets out to achieve a platform for rapid in-clinic STI analysis so as to enable a 'test and treat' service within the clinic whilst the patient briefly waits. The project, led by LGC, is assembled through 7 parallel Work Packages shared amongst the 4 partnering teams to the project. On the technical front the key challenge is to build on the rapid and sensitve sequence-specific detection achieved by HyBeacon probe technology with either isothermal or PCR methodology for simple end-user operation. This will then be partnered with approriate amplification instrumentation and sample preparation. Evaluation of amplification methods is being led by LGC with the University of Southampton School of Chemistry focussing on improvements to existing probe technology. The point-of-care instrumentation is being developed by OptiGene to partner the probe technology and the Chlamydia Research group the University of Southampton are providing expertise in STI handling and sample prep as well as insight into end-user requirments.